Codikoat. Solving the problem of disposable facemask waste with a novel, reusable anti-viral face mask.

CodiKoat are developing a novel surface treatment that when used on face masks means they can be reused. We are combining nanoparticles with a specific surface chemistry that means viruses are destroyed within seconds of contacting the surface. This will reduce the need for near continual face mask replacement in clinical settings, and when rolled out to public sales will significantly reduce the amount of poorly disposed face coverings.